Genomics for precision medicine based approaches to intestinal cancer therapy

Whilst most cases of colorectal cancer (CRC) are sporadic, up to 30% are caused by germline genetic defects that result in early onset (familial) CRC. There is an urgent, unmet need to personalise treatments to target patient-specific cancer subtypes, minimising off-target toxic effects. The genetic causes of sporadic and familial CRCs often involve the same molecular pathways. Therefore, there may be opportunities for genetically targeted, personalised medicine-based approaches for cancer prevention in familial CRC, and treatment of the same key genetic targets in sporadic CRCs.
This study aims to improve understanding of the molecular events leading to sporadic and familial intestinal cancer development, and to identify putative therapeutic genomic targets for cancer prevention and treatment. Using advanced informatics approaches to understand complex molecular mechanisms of cancer evolution, in combination with more physiologically relevant models for drug discovery, will lead to the development of therapies which offer higher efficacy, fewer side-effects, and lower drug resistance.